Mixture Models for improvements of data from Kepler, K2, Gaia and TESS

I am using cutting edge statistical methods to improve data reduction for various space telescopes, the data of which is commonly used in exoplanet detection and asteroseismology, the study of stellar vibrations. First and foremost I am using absolute magnitude to classify Red Clump stars in Gaia data, a subclass of Red Giant. I am also working on an analysis of the impact of systematics corrections on exoplanet radii, and have contributed to the data reduction pipeline for TESS by estimating the backgrounds of Full Frame Images (FFIs).